Arup Global Research Challenge - The Opportunities of a City-wide Circular Economy

This project will develop a rich, city-specific case study of the data and governance structures required for a circular economy at city scale. Using a real city, and exploring the wealth of existing data, provides practical analysis. We will then use that case to consider how the data and decision making processes required to support a circular economy can be analysed and developed in other types of cities.
Working closely with co-Sponsor Arup and Leeds city Council, the project also involves data stakeholders including Veolia, the Open Data Institute and Yorkshire Water.

Potential impact
This project offers four distinct areas of research value: It will
a) Identify knowledge gaps that need to be filled if the vision of a circular economy at city scale is to be realised; knowledge gaps that could form the next wave of research and collaboration in this field;
b) Identify the advisory and technical services required by different city actors (public and private) ;
c) Outline a transferable method of analysis and data requirements for city-scale circular economy investigations - a consulting proposition in its own right;
d) Provide the opportunity for non-competitive collaboration between a range of key commercial actors:Leeds City Council, Yorkshire Water, Veolia and provide an opportunity for discussions with other UK core cities.